Bell Packaging Product Innovation

We would like the University to explore options and conduct assessments regarding the feasibility of the concept. This should include an exploration of the challenge to produce the new product, an examination of the current market, an analysis of costs and competition and a review of end user interest.